Heterogeneous and long-term effects of social interventions on mortality and psychological health

In this fellowship, I will look at how social interventions targeting education and income can influence health. Policymakers often assume that these interventions will have a beneficial effect on the health of the population that they target, but we do not currently have enough evidence to support this assumption. My fellowship will focus on several education and income interventions across the United States, Ireland, and England. During the fellowship, I will build on my policy evaluation background and gain new skills in epidemiology, genetics and machine learning. This programme of work and training will enable me to understand better when we should intervene, who should be the target of interventions, and how long people should be targeted for to achieve the largest impact on their health.

Technical abstract
In this fellowship, I will evaluate how non-medical social interventions shape health and disease. The expansive literature documenting the social determinants of health has led policy-makers in many countries to believe that social policies could have large positive spillover effects on population health, potentially even larger than targeted healthcare policies. However, robust evidence is needed to support this claim as it remains unclear whether we can actually expect health returns from investments in education or income. For this fellowship, I will focus on education and income, the two main social determinants of health particularly amenable to policy intervention. I propose an interdisciplinary programme of work and training on the health effects of social interventions drawing on my extensive experience in policy evaluation using experimental and quasi-experimental methods. I will take advantage of three recent major advances: (1) the linkage of randomised controlled trials of education interventions to long-term routinely collected administrative data; (2) the development of novel machine learning techniques to robustly explore effect heterogeneity and (3) the addition of curated genetic data to large longitudinal social science datasets to explore the differential biosocial effects of social interventions. This will allow me to begin to address key questions on when to intervene, whom to target, and for how long.

Potential impact
To widely disseminate results among academic beneficiaries, I will present my research findings in regular research meetings at LSHTM (e.g. during the PHI|Lab research group meetings) as well as in planned seminars at my second research centre (Mailman School of Public Health at Columbia University). I have also been invited to present my work at MDRC's internal seminar. As detailed in my communication plan, I will present my findings at national and international interdisciplinary conferences. I have requested travel costs to these meetings. Finally, I will publish my research findings in high-quality journals that are selected based on the audiences I aim to reach. For example, I will target the International Journal of Epidemiology and the American Journal of Epidemiology to reach epidemiologists; the Lancet and the Lancet Public Health to reach public health researchers; Social Science & Medicine to target social scientists.

To achieve policy impact, I will draw on my existing links, together with those of my sponsor and the wealth of policy engagement avenues available at the LSHTM. Specifically, I will deliver tailored reports of my research to relevant policy makers (e.g. the Knowledge Exchange Unit) identified through the policy networks of PHI|Lab, a group led by my sponsor for this application. I will also draw upon existing connections within policy research units funded by the Policy Research Programme of the Department of Health or by the NIHR. These include the School of Public Health Research and the Policy Innovation Research Unit. Through engagement with these units, I will look for opportunities to communicate research findings through briefs, workshops or seminar presentations and social media. In the US, I will work closely with MDRC, a social policy firm based in New York who is a collaborator for this fellowship, to communicate the findings of my experimental work to relevant policy makers in their network; and with policy experts at Columbia University - such as the Global Research Analytics for Population Health unit - to ensure that my findings are communicated to a wide policy audience.

Engagement beyond academia will take place on a continual basis through press releases and targeted updates on LSHTM's website. To ensure that the general public has the opportunity to engage with this research, I will work with the LSHTM, MRC and Columbia University Press Offices to publicise my research findings, once published, in the popular media. I will also work closely with LSHTM's communications and engagement team to generate a dedicated web page to showcase ongoing work and provide access to research outputs such as open access publications, presentations, and policy engagement; and to identify appropriate public forums to share research findings and provide the wider public with the opportunity to access and respond to research results. I plan to blog about my research results online (for example in the Health Affairs or BMJ blogs) in popular science format and also write short pieces in the media showcasing the wider relevance of my findings. I have experience working with Slate for example and I will actively seek this type of opportunity to communicate my findings.

To ensure that the UK economy and society will benefit from my research, I will produce evidence on the long-term health effects of social interventions that might indirectly benefit the economy through a reduction in the financial and resource burden placed on the health care system.